Demonstrating an Isothermal Heat Pump for Efficient Industrial Heating

The UK was the birthplace of the modern piston steam engine over 300-hundred years ago. It now has the opportunity to lead a similar transformation by providing sustainable, affordable steam to manufacturers.

UK innovator HotGreen are making heat pumps commercially-viable to industry. In this project they will develop a 50-kWth innovative industrial heat pump system that can outcompete fossil-fuel powered boilers on cost and efficiency. Over 12 months, they will install and test their technology at the site of major food and beverage manufacturer Coca-Cola Europacific Partners (CCEP). They will validate the performance of HotGreen's innovative isothermal compressor technology in an operational environment, leading to post-project scale-up and commercialisation opportunities to return £108m revenue within five years of commercialisation.

The issue of industrial heat accounts for over 20% of global energy consumption and resultant emissions. As manufacturers work to reduce their carbon footprints, they are seeking solutions that can supply their varied heat temperature requirements more sustainably. However, the high overall costs, including both upfront and running costs, of existing heat pump technologies have hindered widespread adoption. HotGreen's approach uses an innovative isothermal compression cycle to deliver ultra high efficiency and strong payback periods - outperforming both traditional, gas-fuelled steam boilers and existing heat pumps. HotGreen have won prior investment from Coca-Cola, who will provide vital customer engagement and feedback on this project to ensure that the technology meets industry's needs.